moderAId: Feasibility Study on Automating UGC Video Moderation and AI-Generated Content Detection to Boost Productivity in Publishing

The moderAId feasibility study, led by Vialog and Mediaspace.global, aims to evaluate the potential of innovative AI-assisted solutions for content moderation and AI-generated content detection in the publishing industry. With the UK Online Safety Bill now in effect and trust in media reaching new lows, the project investigates the feasibility of addressing the pressing need for media companies to ensure effective content moderation and maintain audience trust while reducing costs and improving efficiency. By assessing cutting-edge AI technologies and focusing on user-centered design, moderAId seeks to explore the development of transparent, accountable, and industry-aligned tools that could empower publishers to create safer online spaces and foster more trustworthy public discourse. The feasibility study's commitment to responsible AI aligns with the values of ethical journalism and aims to provide insights into potential seamless integration with existing content management workflows. moderAId's findings have the potential to inform future development of transformative innovation, boost productivity, and strengthen the UK's position as a global leader in responsible AI and publishing technology, ultimately benefiting both media organizations and the public.